Genetic diversity, and yield stability for increased resilience against climate change in the UK

Technical abstract
This proposed research aims to test the hypothesis that: greater genotypic heterogeneity increases crop resilience under increasing climatic stress. The single character of flowering has been selected to test the proof of concept. The proposed research will develop new genetic markers for heading date. NILs for the UK eps QTLs and two CCPs, one heterogeneous for eps genes alone, and the other with a wide genetic background, will be dissected genetically and physiologically. The performance of the different genotypes to specific timed heat stress events will determine the contribution of flowering diversity to crop resilience.